University of Strathclyde and Datum Electronics Limited

To develop the expertise and capability in high fidelity engine modelling techniques and data analytics based on ship-board instantaneous shaft torque measurements, to create an integrated decision support system for marine engine condition assessment.